BBSRC National Bioscience Research Infrastructure: Large Animal Research and Imaging Facility (LARIF)

Technical abstract
The Large Animal & Research Imaging Facility (LARIF), opened in 2021 and was funded by £12M from Innovate UK and £12M from the University as a key node of two national Agri-Tech Centres (CIEL and Agri-EPI). It offers suites for experimental challenge of farmed animals at up to CL2 compliant with Contained Use regulations for GMOs and enhanced capacity to produce and characterise genetically-altered pigs, sheep and cattle. It also provides unique capability for long-term anaesthesia and surgery of farm animals via a four-bed intensive care unit, nucleated by Wellcome investments in the development of biomedical models of human disorders. LARIF also offers high-resolution magnetic resonance imaging and computed tomography for large animals to capture phenotypes at unprecedented resolution.